Queen's University Belfast and Foods Connected Limited

To develop a mathematical model to predict wholesale food prices based on indicators including weather, currency prices, supply of animals, number of animals slaughtered, feed prices, consumer demand and diseases. The final goal is to have a Decision Making Tool for use in the food industry.